AI Generated Interactive Content Authoring

Near-Life are aiming to develop the world's first AI driven interactive content authoring tool. The new AI functionality will support Near-Life's mission of making interactive and immersive content design quick and easy. It will revolutionise the way interactive content is designed and produced for both 2D video and VR projects.